The University of Bath and Druck Limited KTP 25_26 R1

To embed expertise to facilitate the development of a highly accurate, robust and flight-certified pressure sensor to measure pressures in infrastructure used for the storage and conveyance of cryogenic hydrogen, aligned to the development of hydrogen-powered aircraft.